CASE Studentship with the Manufacturing Technology Centre: High Speed Additive Manufacturing - Developing Productivity for Metal Processing

CASE Studentship with the Manufacturing Technology Centre: High Speed Additive Manufacturing - Developing Productivity for Metal Processing